Rural Network Planning Tool (RNPT) - for improved broadband performance and energy efficiency in remote communities

Appswit aims to bridge the UK digital divide with a sustainable last-mile broadband solution. Our mission closely aligns with the government's levelling-up agenda and 4-Pillars innovation strategy to make the UK a global hub for innovation by 2035\.

According to Ofcom, every UK home and business has the legal right to request a decent and affordable broadband connection, especially with 10Mbps download and 1 Mbps upload speed. This presents a market opportunity for Appswit to deliver quality broadband to rural areas of the UK.

Our project represents a significant advancement in applying new technologies to a traditional industry that has been heavily focused on customer-driven profits, often at the expense of rural communities.